Parenting and Dance Network

This 24-month, international networking project aims to bring together dance researchers, artists and industry stakeholders to exchange ideas on the topic of parenthood in dance practice. Through a series of three seminar workshops (1 x Queen's University Belfast (QUB), 1 x Canterbury Christ Church University (CCCU), 1 x Texas Tech University (TTU)), the network will establish new scholarly discourse across existing disciplinary boundaries in approaches to the topic of parenthood and dance through connecting researchers working through different disciplinary lenses and methodologies (e.g., performance-based; sociological; physiological/psychological). In addition to fostering interdisciplinary interactions within academia, the network will also connect researchers with leading dance industry organisations at the forefront of sectoral and policy research related to parenthood in dance. Collaboration with dance industry project partners Dance Mama (UK), PiPA (UK), and Balancing Act (Canada) will connect academic researchers with a wide range of public stakeholders and beneficiaries, creating pathways for communication of research findings and engagement with artists, and fostering network growth and policy co-development.

Network participants include a core network team and supporting advisory group comprising 14 international researchers and industry partner representatives: Dr Aoife McGrath (PI, QUB), Dr Ali Duffy (Co-I, Texas Tech), Professor Angela Pickard (CCCU), Dr Madeline Harvey (Colorado State), Dr Shamell Bell (Harvard), Professor Emily Underwood Lee (University of South Wales), Professor Emma Redding (University of Melbourne), Dr Lena Simic (Edge Hill University), Susie Burpee (Balancing Act, Canada), Anna Ehnhold-Danailov (PiPA, UK), Lucy McCrudden (Dance Mama, UK), Erin Sanchez (OneDance UK), Aisling McCormick (QUB), and Chloe Hillyar (QUB). The core network will meet regularly across the lifetime of the project (online to allow international participation) and will support the delivery of three seminar events (hybrid) for further invited participants (including policy makers, artists, educators, students, and researchers), and participants recruited through an open call across the core team's networks.

Network seminars (40 participants at each seminar) will include activities employing a variety of research methodologies to engage with the different disciplinary perspectives represented by core network participants, and to explore possibilities for interdisciplinary collaboration. All seminars will include practice-based workshops, panel discussions, and a concluding roundtable talk that will be made available to the public on the network's webpage. Each seminar will focus on one of three overarching research questions co-developed by the PI and Co-I in consultation with the core network team:

- Seminar 1: What creative processes, research methods, and performance practices address and/or support parenthood and dance? (QUB)

- Seminar 2: What physiological and psychological experiences are related to parenthood and dance? (CCCU)

- Seminar 3: What economic, political, and socio-cultural contexts intersect with parenthood and dance? (Texas Tech)

Developed in collaboration with the project industry partners, the dissemination and engagement strategy for the network includes academic, industry, and public-facing outputs. The network will (i) publish a webpage hosted by industry partner, Dance Mama (UK), that will function as a public-facing international platform for the network that will continue beyond the lifetime of the project (ii) engage videographers to document seminar activities and a series of participant video diaries/blogs for public dissemination on the webpage (iii) generate both academic and industry-facing publication outputs that engage with a broad range of stakeholders including academics, industry stakeholders, and the general public.